A Circular Market Solution That Streamlines Fashion Industry Information Into One Easy-To-Use Platform, Predicted To Save the EU £600B

Circulariti Ltd. is an SME that was founded by Jas Sandhu and Jamie Goldring. During COVID-19, the fashion industry experienced reduced revenues, decreased customer spending and confidence. The current infrastructure in this market is often outdated and offers inefficient services. Circulariti aims to resolve this issue with the circular economy by developing a start-to-finish platform that will integrate information about products, systems, procedures, and customers into a single platform. This will aid in increasing revenues and improving the accessibility to services.

**Scope**

**Summary**

Existing solutions in the market only offer a single-view of either a product, manufacturing process, or other related activities in the supply chain. However, Circulariti will provide a comprehensive 'full' picture to its customers by combining the different features of the ecosystem into a single commercial platform.

**Innovation and EDI Considerations**

Circulariti will launch and host the entire end-to-end experience for the circular economy:

* Buy
1\. Materials: Designing the removal of waste, buying certified eco-materials from the company's global marketplace and enabling the micro-economy to trade and support products' generation with positive attributes.

2\. Production: Existing production and manufacturing partners from Tier1-3 suppliers will be mapped to footprint-waste, while they will also have the option to procure new ethical suppliers and track productive outputs and logistics.

-Sell 3\. B2B: A marketplace for excess inventory, to monetise off-season stock and invest in circular projects.
4\. B2C: Inject retail/e-commerce channels with traceability, transparency, and a 5-star green rating system.

Subsequently, consumers will be able to 'talk to their clothes' via Circulariti's app.

There are no identified potential or inadvertent racial/ethnic/gender biases within this proposal that could negatively affect one gender or ethnic group. On the other hand, Circularity is encouraging wealth for secondary and tertiary markets who use its application.

**Market Opportunity and Sustainability**

Circulariti shows the 'entire picture', while the competition offers a 'mosaic' picture.

By unifying all data, systems, processes, and users with ecosystems of partners, the company acts as a record system for all products during their entire lifecycles.

The entire innovation will reimagine sustainability, from material analysis of carbon/water/energy footprints to ethical production, removing waste, and facilitating recycling.

The annual global addressable/serviceable and the UK's addressable/serviceable markets are £4-000T/£1-000T and £66B/£10B respectively with CAGR: 27.1% (Statista 2020).